Dialysis Away: A Cloud Platform helping UK dialysis patients (a COVID-19 clinically extremely vulnerable group) to resume temporary treatment sustainably and safely away from their home clinic

Over 24,000 UK patients undergo in-clinic haemodialysis ("ICHD"), a complex, life-preserving treatment taking place 3 times per week. Many suffer from other conditions such as diabetes and hypertension.

Prior to COVID, ICHD patients were able to dialyse away from their home clinic to visit family, friends or take a holiday. Given the commitments involved in their treatment, the ability to travel played an important role in increasing their quality of life.

Whilst travel restrictions are easing for the healthy population, travel options for ICHD patients remain severely limited. Clinics are not currently accepting temporary patients, forcing ICHD patients to return to their home clinic every other day. There is likely to be a considerable lag before ICHD patients can travel as they did before and, should 2nd waves occur, this option will disappear once more unless clinics can find a way to process temporary treatments easily and safely. This threatens to leave many ICHD patients severely isolated.

DialysisAway is designed to make the sending and receiving of temporary ICHD patients more viable in the new post- COVID-19 reality, helping ICHD patients to resume travel in the same way they did before.